Innovation in control systems for zero emission refuse collection vehicles

Arcola Energy is a leading business in the development of fuel cell electric powertrain systems and integration into heavy duty vehicles. Our powertrain platform is integrated and optimised from tank-to-wheels to provide leading power delivery and energy efficiency.

This project will develop innovative control systems for energy management for zero-emission refuse collection vehicles. The project will develop a deep integration and optimisation of the RCV body and chassis systems into the Arcola Energy powertrain to deliver a zero-emission RCV product with best possible safety, efficiency and reliability